Protein kinases and nitric oxide in the stealthy survival of Mycobacterium tuberculosis

Tuberculosis remains a major global threat as it affects humans and production animals. Mycobacterium tuberculosis and Mycobacterium bovis, the causative agents of tuberculosis in human and animals, are highly successful pathogens which have sophisticated mechanisms for adaptation to hostile conditions. Nitric oxide (NO) has been long implicated in triggering dormancy in mycobacteria, while serine threonine protein kinases PknB and PknG have been shown to be critical for reactivation from dormancy and regulation of central metabolism. We have recently established that treatment of M. tuberculosis with NO resulted in significant up-regulation of PknB and PknG as well as CwlM and SigH, PknB substrates. Furthermore, we found that over-expression of CwlM stimulated M. tuberculosis survival in activated macrophages. These findings suggest that PknB-mediated phosphorylation is important for mycobacterial survival under nitrosative stress and during macrophage infection. Moreover, PknG is essential for virulence and survival in dormancy.
The project will focus on investigation of PknB and PknG interplay in NO- treated mycobacteria and during recovery from nitrosative stress. We will also study how depletion of PknB and PknG (as well as their over-expression) impact on mycobacterial survival.